Selecting genes for function: Exploiting genetic diversity in grasses to manage the biophysical interactions in grassland soils

Technical abstract
The purpose of this project is to test if the observed differences in the rooting behaviour and water use efficiency of existing and novel grass cultivars can explain 1) differences in water extraction patterns by grasses and changes in soil hydraulic properties at the plant and microcosm scales and 2) variation in the eco-hydrology of managed grasslands at the plot and small catchment scales. The project is based around three testable objectives that will provide a basic understanding of how soil-plant interactions in grasslands affect soil structure and eco- hydrology.